Relife and recycle of high value TMC

Fibre reinforced titanium composites are a new class of materials with significant potential for applications in civil aerospace, space, defence and energy industries. As with all materials the end of life issues and options must be understood to enable suppliers and end users to evaluate the through life aspects of products. This project aims to demonstrate that the high performance benefits of titanium composites can be retained after repair and therefore increase the life of parts and hence reduce through life costs for systems. TISICS will demonstrate this through work on a relatively simple aircraft brake component which could be introduced into service relatively quickly but offers large potential weight savings (110kg on Airbus A380s) and hence value to airlines in terms of reduced fuel burn and reduced CO2 emissions. However airlines need additional justification to introduce new technology and reduced maintenance replacement costs is a valuable benefit.